Online security application

RefTech provides online registration services for a wide variety of conferences and exhibitions. The company was confident that it had robust security systems in place to protect the data that it gathered from registrants but recognised the business advantage that would come from having the security of its online systems independently verified.